A novel cost-effective energy-saving alternative to sterilisation of fluids in the dairy industry

Air Quality Research Ltd has identified a clear need for a cost-effective energy-saving alternative to Ultra-High Temperature [UHT] processing in the dairy industry. The dairy industry is dominated by just a few large producers and processors while smaller-scale players are locked out of the supply chain, which is heavily reliant on refrigerated transportation (the 'Chill Chain') and energy-intensive operational treatment costs. The project is concerned with confirming the technical feasibility for a viable alternative to UHT milk sterilisation, using an energy-saving novel advanced oxidation process. Air Quality Research Ltd (AQR) has identified a clear market need for a cost-effective solution that enables both small and large-scale milk processing using either mains power or renewable energy. The AQR technology provides milk producers with the ability to process their milk at the farm, bringing the supply chain back to the local community and improving farmers' profitability for milk production. Farmers in rural regions in i.e. India and China will be able to process their milk effectively and sell safe, fresh milk directly to consumers, strengthening poorer communities and contributing to improved nutrition and health. The project will lead to a full scale industry trial towards commercialisation of this novel sterilisation process and contribute to strengthening the UK's manufacturing export sector.